Ultrafast contrast enhanced ultrasound for imaging and quantifying flow and tissue perfusion

Imaging and quantifying blood flow and perfusion are critical to the diagnosis and management of a range of major diseases including coronary heart disease, valvular heart disease, carotid, cerebral and peripheral vascular diseases, cancer, and chronic inflammation, all of which manifest themselves with abnormalities in flow and perfusion. Existing imaging and quantification techniques have numerous limitations. Ultrasound imaging is one of the most widely used clinical imaging methods, offering safety, real-time imaging, low cost and excellent accessibility. Recent advances in ultrafast ultrasound techniques can increase ultrasound imaging speed by up to two orders of magnitude and have resulted in exciting developments in non-contrast enhanced ultrasound applications, including soft tissue elastography, brain functional imaging and cardiac imaging. If combined with advances in contrast enhanced ultrasound (CEUS) using microbubble contrast agents, the ultrafast techniques have the potential to improve the conspicuity of the contrast agent by up to 10 times and greatly extend the field of view or the dynamic range of blood flows that can be tracked through ultrasound; these hitherto unrealised improvements could dramatically impact the ability to image and quantify flow and perfusion. In this project we propose to develop and evaluate novel ultrafast CEUS methodologies and systems for this purpose, building on our extensive research experiences on microbubble contrast agent imaging. They have the potential to become the next generation ultrasound tools for pre-clinical and clinical imaging of blood flow and tissue perfusion, giving unprecedented performance in terms of accuracy, SNR, sensitivity, specificity and resolution.

Potential impact
The proposed project will develop and evaluate new ultrasound tools for imaging and quantification of flow and perfusion. Flow and perfusion are biomarkers for a number of major diseases including coronary heart diseases, cancer, carotid and peripheral vascular diseases, chronic inflammation and valvular heart disease. Patients with these major diseases comprise a very significant fraction of the population. The tools to be developed would be highly valuable for the detection, diagnosis and staging of these diseases and also monitoring of progression and treatment of these diseases. Specifically:
* Patients with the above diseases can benefit from this clinical imaging tool which is safe and easy to access and could lead to fast and better diagnosis, more informed treatment planning, and improved treatment monitoring/evaluation.
* Clinicians can benefit from new imaging tools which offers quantitative vascular information for patient diagnosis and management.
* NHS could benefit from this powerful and affordable imaging tool for assisting the diagnosis and management of patients.
* Microbubble and ultrasound manufacturing industry can benefit from this technique through wider and increased use of microbubbles and ultrasound imaging in hospitals.
* Finally researchers interested in studying the above diseases would also benefit from the new imaging tools for imaging flow and perfusion.